Newcastle University and Renewable Energy Dynamics Technology UK Limited

To develop a hybrid energy storage system and application modules taking advantage of complementarities between power and energy driven technologies leading to optimised functionality and performance.